Adaptive Grids for Pseudospectral Methods

Adaptivity, of the numerical domain, 'grid', or 'mesh', is a well-developed technique to improve the convergence of finite element PDE solvers. I look at applying similar techniques to pseudospectral methods in order to numerically simulate problems that are challenging, or impossible, with conventional grids